'To Marry or Not to Marry': Bachelorhood in Modern Britain, 1880-1945

This project will examine bachelorhood in Britain between 1880 and 1945. Despite the centrality of marriage to British
culture, every decennial census conducted in this period showed that nearly half of men in England and Wales were
unmarried. These men thus made up a large proportion of the population, a fact which belies their relative
marginalisation in existing histories of sexuality and gender. Where bachelorhood has been considered, it has been
characterised as an uncontested, straightforward experience - a youthful precursor to marriage - or otherwise defined
by its queerness. Experiences of being single were diverse and contradictory, however. What were the social and
cultural implications of bachelorhood, and how did men negotiate these? How can we interpret the lives of men who
never wanted to marry, or who felt satisfied by other sorts of relationships? To answer these questions, I shall examine
autobiographies, letters, diaries, newspapers, and contemporary sexological works. In so doing, I take inspiration from
Laura Doan's call for a 'queer critical' history to explore unfamiliar dynamics, such as lifelong bachelorhood. Rather than
taxonomise these men to fit now familiar regulatory systems, I emphasise the subjective experiences of unmarried men;
experiences which challenge presentist demands.